Social Sustainability and UK Parental Leave

Social Sustainability and UK Parental Leave - the significance of Paid Parental Leave
(PPL) in providing UK families the opportunity to balance paid work and unpaid care